wing5_open_living

Wing5 Ltd wants to bring the family together in a space where they can live, laugh and love.

Wing5 Ltd’s vision is to create an off-the-shelf Scandinavian Influenced house evolution product for 1930s semi-detached domestic properties that is affordable, quickly installed and environmentally innovative.